CP violation in B->3h decays

The search for the source of CP violation that explains the baryon asymmetry of the Universe is one of the most important topics in contemporary particle physics. This project will analyse the phase space distributions of b hadron decays to three light particles, using amplitude analysis techniques, in order to investigate whether or not the CP violation effects seen in these decays are consistent with the Standard Model of particle physics.